Reading Silence: The Absence and Failure of Language in the Contemporary Postcolonial Novel

This project will explore the capacity of erasures, gaps, absences and silences in the contemporary postcolonial novel to challenge officious notions of 'universal' human rights. Focusing on selected novels by James Kelman, Janice Galloway, Brian Chikwava, Junot Diaz and Alejandro Zambra, I will demonstrate how these writers operate outside of the dictates of novelistic convention to articulate or express experiences that are somehow 'beyond' language. This project will examine 'silence' both as an aesthetic and political tool. It will position 'silence' not only as an absence of speech, but as a site of potential power or agency - as an alternative space of expression when speech is not possible, or words have been rendered inadequate.

This investigation will involve juxtaposing human rights discourses alongside consideration of the formal possibilities opened up in the contemporary novel. It will do so in order to question the 'universality' of international human rights law, and to interrogate how the stories of those who are excluded from its scope come to be represented in literature. Joseph Slaughter (2008) argues that the novel is seen as the 'paramount medium for representing the socioaesthetic construction of modern, bourgeois individualism and the paramount model for imagining the modern nation state as a social community' (p.90). The thesis will consider the narratives of those who fall outside of this 'social community'. Those who are excluded from both the nation state, and from using conventional novelistic linguistic and formal operations as an expression of the autonomous liberal self assumed in discourses of universal rights.